Synthetic Organic Chemistry and High-Throughput Robotics Combined for the Crystallisation and X-Ray Diffraction Analysis of Complex Organic Molecules

Accessing crystal forms of a molecule is very important for structural elucidation, including absolute stereochemistry by single crystal X-ray diffraction (SCXRD) analysis. However, crystallisation of small organic molecules presents many challenges: time-intensive experimentation, large sample size requirements, reproducibility of experimentation conditions, and an inability to grow suitable single crystals of certain molecular classes - such as highly conformationally flexible molecules, or those that are liquids at room temperature. As such, in this PhD project we aim to develop a rapid method for the structural elucidation and investigation of complex sample-limited small molecules, such as natural products, drug molecules and synthetic intermediates, by facilitating the use of single crystal X-ray diffraction (SCXRD) analysis. Our approach will employ high-throughput (HTP) in situ derivatisation reactions within a single nanodroplet of organic solvent encapsulated within an inert oil, resulting in highly crystalline products. The crystals obtained are subsequently analysed by single crystal X-ray diffraction (SCXRD), allowing the structure of the parent molecule to be inferred.